Beelines

Summary

Human societies depend on bees. In the UK, insect pollination is worth £400-500m per year and in California commercial beekeepers transport truckloads of honeybees to pollinate orchards on an industrial scale. Across the world, glasshouse production of tomatoes depends on the supply of bumblebees commercially reared in the Netherlands and Belgium. At the same time, declining bee populations have seized the public imagination, shaping campaigns against the use of pesticides in agriculture, adding impetus to concerns about the decline in biodiversity of flowering plants in rural areas, and leading to an upsurge in interest in urban beekeeping, and a trend for architects to design spaces for bees. Given the growing recognition of our entanglement with the world of the bee, and the dependence of agriculture, livelihoods and environmental sustainability upon it, this project asks how can the social sciences contribute to understandings of bee-human relations?

The project aims to transform approaches to thinking about bees (and by extension other insects or animals) in the social sciences, the natural sciences and the general public. It will do this by developing a methodology that allows us to see bee and human activities as taking place together, in contrast to more conventional views which see humans and bees living separately in society and nature. We will investigate the practices of three different kinds of beekeeper - commercial beekeepers in California and the Netherlands, urban beekeepers in the UK and Denmark, and "barefoot" beekeepers in the UK - and identify how they relate differently to bees. By comparing these three different practices of beekeeping we will be able to analyse how beekeepers use their understandings of bees' worlds ("beenotes") in order to shape and direct the lives that bees live ("beelines").

The project also aims to transform the way social scientists and the general public think about nature and society by taking up the case of the bee. Whilst most nonhuman animals are seen to be inferior to humans, historically the organization of bee society has been taken as an inspiration for our own. These days bees have become ciphers for environmental concerns, and so the project sets out to investigate how it is that bees enter the polis by raising questions for debate, and bring nature into the city via the increasing practice of urban beekeeping.

In order to disseminate the research findings, the project investigators will not just write academic papers, but they will seek to engage a wider public with the issues arising around our close association with bees. They will do this by writing a book about the research findings in the popular genre of nature writing, and by engaging a round table of experts and practitioners in order to plan and develop a project pack for primary schools and apply for funding for a museum exhibition.

The project findings will also be of interest to policy makers in the Department of the Environment, Food and Rural Affairs, and urban planners.

Potential impact
Who will benefit from this research?
The research is intended to have an impact on diverse but interrelated constituencies of groups working at different levels. The first will be policy makers at a domestic level who are interested in the relationship between bees, beekeeping, agriculture and the environment. They include government officials at the Department for Environment, Food, and Rural Affairs in England and Wales, and The Scotland Rural Development Programme, and the National Bee Unit, as well as town planners in local government. The second, perhaps most important group, is the wider public - in particular museums, schools and school children.
How will they benefit from this research?
The research will produce detailed empirical knowledge about the nature of human relationship with bees: that is the ways in which bees shape human societies, and humans shape the environment in which bees live. The project will also produce clear evidence for the coexistence of humans and bees, and thus the important role that social science can play in the production of knowledge about the natural world. The project aims to contribute to efforts to promote biodiversity and our relationship with nonhuman species, by demonstrating how social our relationship with creatures like bees really is.
The research will contribute to evidence-based policy-making by producing practical policy briefings about the place of bees in our society, especially in urban environments, and agriculture. The research findings will also produce new information about the extremely diverse field of beekeeping practice, which will be useful for practitioners and policy makers alike. This information will feed into DEFRA policy issues related to bee losses, and the ability to target information about healthy beekeeping practices to different kinds of beekeepers.
The most significant area of impact will be to increase public awareness of the nature and diversity of human relationships with bees. It will aim to make visible to the public the interconnectedness between bees and human activities in the arenas of environmental sustainability, agriculture, and changing views of nature and the city, and raise debate about how the plight of nonhuman creatures like bees can pose questions about how we live our lives. First, a book will be authored in the popular genre of nature writing about the associations between bees and human society, which will have wide-ranging appeal to members of the public and academia. Second, a round table of practitioners and other stake holders will meet three times during the course of the project in order to plan and implement the following activities: 1) In collaboration with Edinburgh University Widening Participation, working with local primary schools to produce a project pack for school children to learn about how we depend on bees, how different kinds of beekeepers "make" different kinds of "bee worlds", and how beekeeping might transform the ways that we think about the difference between the city and the countryside; 2) in collaboration with the museum curators, planning, and putting forward an application for a funding bid for an exhibition called Beelines (provisionally in 2018) which would follow the different trails (in cities, industrial scale pollination, and practices for biodiversity) that entangle humans and bees together, with the aim of encouraging the public to recognise the efforts that beekeepers go to maintain our interdependence with bees.